Superconductor Prototyping for Critical Technologies (Super-CT)

The Super-CT (Superconductor Prototyping for Critical Technologies) project seeks to enhance the fabrication of superconducting circuits by scaling up the production process and implementing innovative designs, particularly focusing on niobium-based circuits. This project addresses key challenges related to the manufacturing of quantum technologies and aims to improve coherence and performance in devices like qubits, sensors, and logic circuits, particularly in high-frequency, low-temperature environments.
One of the major challenges this project addresses is the dependency on aluminum-based circuits in quantum technology. While aluminum has traditionally been used for these circuits, it has limitations in terms of its critical temperature, which impacts performance and scalability. The use of niobium, with its higher critical temperature and better resilience to external noise, offers a superior alternative. However, the UK currently lacks a robust supply chain for niobium-based superconducting circuits. This project aims to create that supply chain, thereby reducing reliance on external sources and aligning with national strategies for technological sovereignty and sustainability.
The objectives of the Super-CT project include scaling up the fabrication process to achieve higher-quality circuits at a wafer scale, integrating complex circuits such as qubits and resonators, and demonstrating the performance of these technologies through rigorous testing. The project will also focus on commercializing this manufacturing technology, driving innovations that will have applications in fields like quantum computing, sensors, and signal processing.
The benefits of this project are far-reaching. For one, it supports the UK's broader goals of developing a sovereign supply chain for critical technologies, reducing dependency on international sources. The use of niobium-based circuits not only improves the efficiency and scalability of quantum technologies but also contributes to the UK's sustainability efforts by reducing power consumption and supporting the achievement of Net Zero targets in the ICT sector.
Additionally, the Super-CT project will benefit various industries, particularly those involved in quantum technologies, autonomous systems, artificial intelligence, and advanced communications. The advancements in fabrication techniques and the ability to scale up production will also position the UK as a leader in the quantum technology space, offering both economic and technological advantages.
In terms of applications, the superconducting circuits developed in this project will play a critical role in the next generation of quantum computers, which are expected to have significant impacts across industries, including drug discovery, energy management, and financial modeling. Beyond quantum computing, the circuits developed could also be applied to quantum sensors, which have applications in everything from medical diagnostics to environmental monitoring.
The Super-CT project is closely aligned with several UK government strategies, including the National Quantum Technology Programme and the National Quantum Computing Centre. By advancing the state-of-the-art in superconducting circuit fabrication, the project will support the UK’s ambitions to become a global leader in science and technology.
In summary, Super-CT addresses a critical gap in the UK's quantum technology infrastructure by focusing on niobium-based circuits, offering superior performance, scalability, and sustainability. The project’s outcomes will contribute to the UK's strategic goals of achieving technological sovereignty, advancing quantum technologies, and supporting Net Zero objectives, with applications across a wide range of industries and sectors.